Enzyme co-localisation and aggregation for enhanced metabolic activity for commodity chemicals.

Current approaches for enhancing bio-based commodity production are restricted to known

biosynthetic pathways and limitations to metabolite toxicity. However, many key bio-commodities are

made via aldehyde-intermediates such as acetaldehyde, lactaldehyde and propanaldehyde and their

production is often limited because of the inherent toxicity of their chemical reactivity. Ways to reduce

this toxicity would offer a significant advantage to the commercial production of these materials. This

application outlines a major new strategy to reduce the toxicity of key metabolic intermediates such as

acetaldehyde through the deployment of proteinaceous scaffolds. This approach will be coupled to a

novel pathway that will be engineered in specific bacteria called acetogens that can live on gaseous

exhaust fumes in order to produce a key chemical commodity called 1,3-butanediol.